Hybrid dynamo models of magnetic cycles in the solar convection zone

We propose to develop a new class of numerical models for the dynamo process by which the Sun generates its global magnetic field. With this, our goal is to overcome essential deficiencies of present-day models, and thus help advance physics-based prediction of solar activity cycles. By way of summary, we provide rationale and further details below.

Striking images reveal that the magnetic field at the solar surface consists of small, rapidly evolving active regions and sunspots - symptoms of chaotic dynamics. At the same time, there is a remarkable degree of organisation on the global scale: a regularly reversing dipole with an 11-year period and sunspots with an intricate "butterfly" distribution. This coherent behaviour is caused by vigorous global-scale internal flows. By far the most important one is the solar differential rotation, a strong azimuthal flow across all latitudes in the entire depth of the convection zone. It shears poloidal field into a toroidal field components, and is an essential part of the dynamo process. A major advance of the last quarter-century is the accurate measurement of differential rotation by global helioseismology techniques.

Two distinct classes of mathematical models are used to understand global solar magnetism. The first class, MHD convective dynamo models, are based on the fundamental balances of mass, momentum, energy, and magnetic induction. These are the most physically faithful descriptions of solar flows and fields we have to date, but their solution is an extremely challenging computational task due to flow-field interactions on a broad range of scales. Indeed, despite decades of modelling effort, all current convective dynamo simulations exhibit differential rotation that is very different from observations. This discrepancy is known as the "convective conundrum", and it is a major roadblock to further progress. A second class of models, mean-field dynamos, prescribe turbulent electromotive force and magnetic diffusivity phenomenologically, and follow only the largest scales of the magnetic field. One particular type, the flux transport dynamos, further prescribe realistic differential rotation kinematicaly and as a result successfully mimic a plethora of observed magnetic cycle features. These include equatorward dynamo-wave propagation, Joy's law, and low activity episodes resembling the Maunder minimum. Unfortunately, there are very few observational or theoretical constraints on the prescribed quantities, and such mean-field parametrisations lack predictive power.

We propose to combine the advantages of global convection-driven dynamo models and kinematic dynamo models. As a result, we will develop hybrid dynamo models that, on one hand, (a) will feature helioseismically accurate profiles of the differential rotation and, on the other, (b) will retain interactions between flows and fields at all other temporal and spacial scales. We propose that this can be achieved by including and subsequently fine-tuning a volumetric force in convective dynamo models to account for the stresses due to small-scale turbulent interactions that cannot be resolved numerically. We expect that such hybrid dynamo models will provide a much more accurate description of the solar magnetic field generation process, and will help address key solar theory questions. To this end, a suit of numerical simulations of the newly-developed hybrid dynamo models is planned for the project. These include (a) simulations with realistic radial variation of plasma viscosity and entropy diffusivity, as well as (b) peta-scale resolution simulations of the most realistic examples of hybrid dynamos found. These simulations will be further analysed in detail to reveal (i) the topological form of the magnetic field in the solar interior and (ii) the cellular structure of meridional flow. The latter is a large-scale component of intense observational interest at present.